University of Lincoln and Temophadis International Enterprise

To develop and implement food processing techniques achieving commercially viable value added products with improved nutritional quality, increased food security and reducing 50% food losses incurred in Nigeria; Improve supply of foods via e-platforms; Build the capacity of ‘Agri-food’ vendors in Nigeria.